Leeds Beckett University and Aber Instruments Limited KTP 22_23 R1

To optimise inter-functional and operations and market assessment capabilities to enable growth in a rapidly scaling and innovative employee-owned business